On-street Residential Induction Charging

The project's approach seeks to support business growth, to inform the creation of appropriate institutions to bring sectors together and to do this in a way that stimulates affordable green growth. Specifically, this project sets out to demonstrate an induction charging solution that provides a convenient on-street charging solution for residents who want to move to electric vehicles but need somewhere to charge while freeing up the streets from trailing cables and additional infrastructure, and alleviate the high contention for parking bays near the limited infrastructure. The project will unlock the wireless technology from specific vehicle and pad pairing, allowing for deployment to public streets and enabling its use by multiple vehicles.

The project will provide benefits to transport practitioners by informing the design of business models and product service systems with a range of economic benefits:

To the supply industry for wireless/wired systems for small vehicle services
To EV manufacturers that would be able to reach users in residential areas that are currently unsuitable for EV adoption
To service providers that can coordinate the joint delivery of infrastructure and retrofit kits and manage the complex back office tasks associated with energy provision, that could win export business in much the same way that UK management and engineering companies do for conventional transport development projects.
Char.gy has a backpack charge point that attaches to lampposts and a satellite bollard charge point that utilise the power available in the lamppost giving the residents access to charging infrastructure outside their home without needing expensive additional infrastructure works. This project will take that solution and existing induction charging technology and modify it to be fitted aftermarket to electric vehicles across several vehicle manufacturers. The project will deploy the ground assemblies to residential streets in a London Borough - Redbridge, a regional city - Milton Keynes and towns in Buckinghamshire. WMG at the University of Warwick will be supplying parts of the induction charging and vehicle adaption solution. The Open University will identify and onboard local residents to the trial, engage with OEMs, facilitate the collection of data and disseminate the results of the project.